cybersecurity advice for my business

"We need help reviewing and securing our computer systems against cyberthreats and attacks.

Our systems hold documents and personal data relating to young children, staff and clients given we are a daycare provider of nursery and child related services.

We have been running for over ten years, initially everything was paper based but increasingly it has moved across to computers, laptops, desktops and mobile devices and tablets which has increased the risk and dangers of being attacked from anywhere on the globe as all our devices are connected to the internet."